EasiBridge - Man-Portable Bridging, Conveyor & Associated Systems EasiBridge & EasiShift-Experimental Develpt.EasiRoof, EasiFrame, EasiBarrier Market Feasibility Assessments.

EasiBridge® is a lightweight bridging system offering man-portable spans up to 55 feet, with weights less than 1kg per foot of span. A 50 foot bridge weighs less than 50 kg - half the weight of incumbent systems. The bridge sustains a design load of 250 kg. Bridging systems are based on short module lengths for easy pallet storage and transportation. Structures can be installed rapidly, without detection or heavy plant. EasiBridge® systems are 20 times stiffer, half the weight, and offer treble the span range of the Army’s current gap-crossing system. Bridges are designed to sustain personnel & quad-bike loading on a "rigid" superstructure. A 50 foot gap can be crossed in less than 5 seconds. EasiBridge® offers multi-functions, including: a) A rescue, or military assault platform for urban environments – rooftop-to-rooftop, or through windows. b) A gap-crossing system for infantry soldiers - designed for quad-bike loading. c) A ladder to climb walls (climbing heights up to 40 feet) d) A materials handling (EasiShift®) conveyor & adaptation to form EasiRoof® trusses (military & civilian). e) MEDEVAC stretcher for casualty evacuation. The EasiBridge® system is further adapted to form related products: EasiFrame - disaster-relief and troop acommodation shelter and EasiBarrier® - portable, rapid-assembly flood defence barrier. All systems are man-portable. EasiBridge® and associated products all do not require plant or power to operate, or install.